StayingWell XR

Millions of people in the UK are affected by mental health conditions such as bipolar disorder (BD), psychosis, depression and anxiety disorders. These conditions have significant impact on both those who experience them and their carers; impacting their employment, leisure, and relationships. The annual cost to the NHS of managing BD alone is estimated to be £2 billion, while the wider societal costs associated with the condition in the UK have been estimated at over £6.43 billion annually. Depression is the leading cause of mental health-related disease burden globally, affecting 17% of UK population. Mental health problems cost UK economy at least £118 billion a year.

When service users are well and their condition is in remission, a key NICE recommendation is relapse prevention, supported by various interventions including 'Staying Well Plans'. Guided by mental health professionals, service users learn about their symptoms, notice relapse patterns and develop coping strategies. One commonly used relapse prevention method is the Early Warning Signs card-sort task. Therapists report that most service users find that the card-sorting task is engaging, normalising and useful. However, high quality administration of the card-sort is time-consuming, and developing a compelling and memorable Staying Well Plan is often led by the therapist rather than by the service user. In contrast, plans that are service user developed under light guidance of the therapist may be more meaningful and memorable to the individual, especially when delivered in an immersive setting. StayingWell uses a mixed reality (MR) environment where service users can explore and learn to self-identify signs they may be experiencing in a relapse of their mental health condition; be it BD, psychosis or depression. We have successfully delivered a feasibility study with operational software that combined MR with desktop interface, allowing service users to select symptoms that apply to them, express them in the MR headset and explore their 'relapse signatures' with the therapist.

Next, guided by co-design, service users will take ownership of their Staying Well plans, which they will develop in an advanced MR interface under the guidance of a clinician. They will be able to save and edit plans at a later date, share with loved ones, and monitor symptom strength.

We will carry out usability and satisfaction evaluation. Alongside working on the app, we will develop a commercialisation strategy. We will conclude the project with a publication and begin commercialising the product.